The University of Manchester UKRI AHRC Impact Acceleration Account

The overall strategic aim of our AHRC IAA, is to support the University's vision, ambitions, and priorities in relation to KE, impact and innovation, in the domains covered by the AHRC remit, ensuring that the university is a major contributor to the economic, social, and cultural transformation of the Greater Manchester region, the North and the country more widely.

The activities and mechanisms proposed have been designed to achieve this overall aim, through the delivery of the following four institutional level strategic objectives, which will be at the heart of all IAAs held at The University of Manchester;

1) Impact: To accelerate and enhance the translation of research outputs through knowledge exchange activities to maximise economic, social, cultural, health and wellbeing benefits for society and the environment, both regionally and nationally.
2) User Engagement: To strengthen user engagement by proactively developing and enhancing mutually beneficial collaborative projects and strategic partnerships for knowledge exchange and impact across disciplines and sectors.
3) Impact Pathway: To deliver a portfolio of flexible, responsive, and coherent knowledge exchange mechanisms that support the progression of research outputs from an early stage through the required stages of the impact pipeline, to a point at which they are ready to be progressed towards user adoption, commercialisation, or policy implementation.
4) Supporting Ambition: To foster a culture and environment that encourages, enables, and empowers ambitious knowledge exchange and impact activity, through developing and embedding KE and impact skills, capabilities, and capacity amongst the academic and early career researcher communities.

Whilst the AHRC IAA will be used to exploit the outcomes of research in activities within the AHRC remit, the University hopes to support IAAs from other councils that will support aligned activities associated with other Research Council remits and will provide a greater opportunity for multidisciplinary projects and cross-council funding of projects. Within this IAA, challenge led interdisciplinary KE and impact activity will be promoted within the arts and humanities and in collaboration with other UKRI IAA disciplines. Knowledge exchange between arts and humanities research and a range of other sectors will be promoted, for example digital approaches to collections, socially engaged and collaborative heritage practices, environmental humanities, global inequalities, and arts health, and wellbeing, particularly focusing on medical humanities and mental health. In addition, other supporting funding such as ERDF and Local Growth Fund, Innovate UK programmes (KTP, ISCF), HEIF and Follow-On Funds will be leveraged wherever possible to provide an integrated and aligned infrastructure. This will provide the University with the framework to exploit all of its research council funded outputs where and when exploitable knowledge emerges and where demand is identified.